EEF ESRC Technology Enhanced Learning Academic Impact Placement

I will investigate ways to ensure that existing and future evidence, produced by both the Education Endowment Foundation and external partners, achieves the maximum possible impact in the shortest possible time. The work takes as its starting point the view that "passive dissemination" of research results will rarely be sufficient to have an impact in schools. I will investigate more effective ways to improve the impact and uptake of educational technology in the classroom, such as supporting dialogue and interactions between research users, producers and intermediaries. I will examine existing evidence-based technologies which have and have not been successfully scaled up, in order to identify the key levers for achieving impact at a national level. The work will directly inform the scale up and dissemination of projects from EEF's dedicated digital technology funding round. See http://educationendowmentfoundation.org.uk/apply-for-funding/digital-technology-round for further details of this initiative.

Potential impact
Drawing on the existing work on research impact and educational technology funded by the ESRC and EEF, this placement provides an excellent opportunity to investigate an understudied but critically important area of 'knowledge mobilisation', which has wider relevance for practitioners, grant-makers and policy-makers in education and other areas of social policy.

By investigating different ways of mobilising knowledge, and investigating attitudes towards the use of evidence, the aim is to increase the use of high-quality research to inform decision-making at all levels. This strategy will involve a dual approach: engaging directly with the practitioner base (bottom up) and at the same time working with wider educational stakeholders to build capacity for evidence-based reform (top down).

Overall, the project has the potential to impact on the following groups:

- UK national and international policy makers
- Local authority and academy chains
- Governing bodies
- Head teachers and school management teams
- Teachers
- Parents
- Children